Transforming STEM Education through Immersive Gamification with AI powered Digital Twins

Virtual Scientia is transforming STEM education through an innovative, immersive gamification platform powered by AI, machine learning, and digital twin technologies. The company mission is to reimagine how STEM education is delivered, making it accessible, engaging, and effective while addressing the critical need for practical skills in science, technology, engineering, and mathematics.

The Virtual Scientia game-changing platform simulates real laboratory environments, offering personalised feedback and adapting to each user's learning pace through machine learning. This interactive approach enhances understanding and retention, making STEM education more effective and enjoyable. The outcomes and feedback in these simulations are dynamically adjusted based on user inputs, ensuring that each learner receives a customised experience that reflects their decisions and actions.

Digital twin technology enables users to practise and master techniques in a risk-free, virtual environment, building confidence and proficiency while overcoming the limitations of physical resources. This makes STEM education more inclusive and environmentally sustainable.

Key features include adaptive learning paths, real-time performance analytics, and interactive leaderboards, which enhance engagement and motivation through competition and achievement.

A comprehensive library of common STEM techniques and processes is being developed, ensuring scalability and broad accessibility. This provides continuous access to an expanding repository of learning resources through a subscription-based model.

The immersive virtual platform will transform how practical skills are delivered by simulating real labs, significantly reducing the need for physical resources, reducing training inefficiencies, and lowering infrastructure costs. Additionally, our virtual labs minimise the environmental impact of traditional lab-based education by reducing waste and energy consumption.

Virtual Scientia is set to transform STEM education by making it more accessible, engaging, and effective. By integrating AI, machine learning, and digital twin technologies, we are reshaping how practical skills are taught and learned, contributing to a more inclusive and skilled STEM community. The immersive platform is not just about teaching STEM; it's about igniting a passion for science and technology that will drive innovation and growth for years to come.